Globalizing South Korean Creativity: Exhibiting and Archiving Hallyu, the Korean Wave

Recent international media headlines on South Korean popular culture and its success clearly show how it is going global and making tangible impact worldwide. In the context of the fast-growing international prominence of South Korean popular culture, known as the Korean Wave or Hallyu, this project establishes an interdisciplinary 'Hallyu Network' between scholars from the UK and South Korea, to explore the multifaceted process of the mainstremisation, institutionalisation and canonisation of Korean culture and creativity. The 2022 Hallyu Exhibition at the Victoria and Albert Museum offers a timely case study for the project, which will explore: how Hallyu from South Korea becomes mainstreamed globally and what are the UK connections with this phenomenon; how Hallyu fans create and exercise their influence; how popular Hallyu becomes art Hallyu and what roles the arts and heritage organisations play in this process. The project also aims to promote knowledge exchange and networking between academics, creative industries and policy makers in the UK and South Korea and this will be done through a series of network activities including seminars, roundtables, symposium and workshops held in London and Seoul.

This Hallyu Network consists of scholars across the academic disciplines in social science, arts and humanities, including early career researchers from two countries. The participants' wide-ranging expertise are highly relevant to the project objectives while complementing each other. During the 18 months of the project, 5 network events are planned and they are: the opening online meeting (Event 1, April 2022) followed by 2 one-day meetings in London (Event 2 & 3, October 2022), a 2 day-long symposium and workshop in Seoul (Event 4, April 2023) and the final online meeting (Event 5, July 2023) to conclude the project. Event 2 in London will coincide with the 2022 Hallyu Exhibition at the V&A Museum, while Event 3 will be held in collaboration with the Korean Cultural Centre UK, one of the project partners. Event 4, a 2-day long symposium and workshop will be hosted by the Korean research partner, Hanguk University of Foreign Studies. Industry specialists and policy makers will be invited as guests to facilitate wider networking and collaborative opportunities. The seminar sessions will also be open to audiences from academia, media and cultural industries for broader impact. Postgraduate students who study creative industries, media, cultural policy and Korean and Asian studies will also be invited to the seminars. The project outputs will include a journal special issue on the main research themes and a symposium proceedings. The Hallyu Network will also seek further collaboration and funding opportunities for individual researchers, organisations and creative industry sectors from the UK and South Korea, in order to expand our understanding of Hallyu in the making, and its growing impact, as entertainment, art and cultural heritage, both nationally and globally.